Development of digital learning platform, intergrating planning, teaching progression tracking and funding MIS

We are a leading Independent Training Provider delivering Apprenticeship programmes operating across a wide geographic area in the South, West and Midlands of England. We deliver to over a 200 learners in 100 small and micro businesses predominantly in the hairdressing and childcare industries.

Many young people have been furloughed to their homes and are still eligible to receive Apprenticeship training.

Our project is to implement a diverse package of remote training tools to replace our previously face to face delivery model for training, assessment and education. We want to keep learners engaged and busy in their homes during lock down giving them much better life chances and better chances of retaining jobs after lock down.

We see significant scope for development of our in house bespoke data systems, to provide integrated tracking and reporting while also providing a one stop shop/portal for all ancillary component technologies. All would be integrated through our secure data system and we would be able to bring together new and existing data tools such as our in house branded app which currently is accessed separately via Tribal's WhamBiz web platform, Awarding body Digital Platforms, Zoom video conferencing,NearPod and other leading modern online technologies. We will leverage various APIs and Rest Protocols together with Claris Filemaker web-viewers and XML data transfers to Government Finance claim systems.

Provider staff, learners, and employers would have access remotely to progress reporting, communication logs, data submissions and funding allocation data. digitisation of existing paper based systems would also be converted forever allowing future efficiencies and faster answering of query and application decisions for programme places and funding.

The first part of the project has been developed and is on target for completion by end of November 2020, we have further developments which involve a suite of training programme progress tools and finance reporting, that will enable students and education setting staff to pinpoint where to target efforts in order to achieve the most efficient progress and value for money on funded qualifications and Apprenticeships. By March 2021 we aim to have a range of analytical tools available to all stake holders and to completely eliminate paper and scanned documentation from day to day processes.